Migrant Mobility and Access to Public Urban Resources (MAPURBAN)

The MAPURBAN project aims to improve migrants' access to urban resources such as public transport and civic and cultural institutions' in Stockholm, Berlin and London. The project builds on existing research and urban policy to show how these can improve migrant mobility and accessibility. This will have an impact on newly arriving people's access and participation in urban society. MAPURBAN will use multinational research findings to produce new knowledge that will inform government strategies towards urban migration, re-framing immigrant integration as a multi-scalar (national, urban and local) process and as an inherent part of an inclusive and sustainable urban development.